Development and implementation of a web portal linking Kingston Museum's Eadweard Muybridge Collection to international centres and resources of Muybr

Kingston Museum possesses an extraordinary collection of artefacts and documents bequeathed by the pioneer of photography and moving image, Eadweard Muybridge (1980-1904), who is one of the seminal figures both in experiments into human movement, and in the early development of cinema. The Muybridge Collection remains relatively-little known, largely due to a lack of resources and of the means to make it visible to large-scale public audiences. The Faculty of Art, Design and Architecture at Kingston University has allied itself with the museum in a unique, committed collaborative venture, a central aim of which is to create an internet resource which will form a portal between Kingston Museum’s Muybridge Collection and the collections of Muybridge’s work owned by museums and institutions in other countries, notably in teh USA. The project aims to vastly increase knowledge of the Collection, to enhance the income-generating potential of Kingston Museum, and to form a crucial element in the future development of the longstanding and productive research-collaboration which exists between Kingston University and Kingston Museum.